I-Permit (R&D)

I-Permit will be a new location management system set to revolutionise production within the creative sector. I-Permit will empower both the creative industries and local governments by providing custom tools for obtaining and managing location permits. Whether you are managing a film location, recce’ing for a photo shoot, hosting a festival or event, or overseeing an outside broadcast, I-Permit will streamline and simplify the location sourcing and permissions process.